Kestrel Project

Future business and regional aviation will only remain environmentally acceptable if these aircraft can operate with zero polluting emissions and can do so with strong economics and good aircraft payload-range capabilities.

The Kestrel project develops a modular hydrogen-electric aircraft propulsion system that produces zero damaging emissions in operation and achieves class leading power density and specific energy using novel design features. The Kestrel propulsion system not only will deliver zero emissions in service but will do so with lower maintenance and operating costs than legacy aviation propulsion units and without compromising on safety.

The Kestrel Consortium partners are committed to the important mission of the decarbonization of aviation. Partners include the ZeAero% (Zero Emissions Aerospace), experts in the development of novel non-polluting aviation technologies and aircraft design, Rockfort Engineering, experts in propulsion system control, and Evolito Aero, leaders in the development of high power-density aviation electric motors. Intelligent Energy are the UK's leaders in Fuel Cell technology, whilst Wessington Cryogenics are a leader in cryogenic storage development. The National Composite Centre is the UK's leading industrial composites research partner.

Together the Kestrel Consortium partners bring wide capability, experience and proprietary novel solutions to the field of zero emissions and hydrogen aviation, making non-polluting flight possible.